Topology in Quantum Mechanics and Quantum Field Theory.

This project will look at the applications of topology and differential geometry to quantum mechanics and quantum field theory. For example, it will look at the nature of topological terms present in these theories and their properties.